UKCRIC National Infrastructure Database, Modelling, Simulation and Visualisation Facilities

The UKCRIC National Infrastructure Database, Modelling, Simulation and Visualisation Facilities (NIDMSVF) will enable a new generation of research that acquires and interprets data on infrastructure and cities, models complex behaviours, visualises results and informs decision making.

The National Infrastructure Database (NID) will provide a national secure facility for assembling, hosting and creating datasets on infrastructure assets and networks and the human and natural environments in which they are located. It will provide a secure, scalable and trusted repository for national infrastructure data; and a new platform for analysis of big datasets, including standard simulation test cases. It will become a hub for infrastructure researchers in the UK and for business and government organisation.

The national infrastructure Modelling, Simulation and Visualisation Facilities (MSVF) will provide an e-science environment which will represent a step-change in UK capability by (i) linking seamlessly with the national infrastructure database (ii) conveniently accessing high performance computing facilities (iii) enabling coupling of simulation modules to enable system-of-systems simulation and (iv) linking with visualisation facilities to enable scrutiny and communication of complex and high dimensional simulation results.

NIDMSVF will be based at the Rutherford Appleton Laboratory, Oxfordshire, managed by STFC Scientific Computing Department (SCD) and supported by the JASMIN infrastructure team. This will allow the UKCRIC consortium i) to maximally benefit and leverage the significant scientific and technical track record and expertise of STFC in delivering large scale research infrastructure for the UK and international collaborations; ii) to leverage the established delivery records of STFC using capital money to deliver infrastructure assets to government organisations and international science programmes; and iii) to exploit and benefit from mature data, compute, and infrastructure assets that will provide significant added value to NIDMSVF. The development of the central NIDMSVF will be strongly collaborative and multidisciplinary in nature to ensure fruitful interactions and cross-fertilisation co-development activities between UKCRIC university-based and STFC-based teams.

Potential impact
The aim of the UKCRIC National Infrastructure Database, Modelling, Simulation and Visualisation Facilities (NIDMSVF) is to develop and demonstrate the next generation of datasets, models, simulations and visualisations that are needed to inform strategic infrastructure system decision making for infrastructure systems and cities. These decision makers work in government departments, local government regulators, utility companies and their consultants.

The impacts from the NIDMSVF will materialise via two main routes:

1. Through the outputs of the research projects and programmes that will make use of the NIDMSVF
The research programmes that will be developed around the NIDMSVF are intended to provide decision makers with insights that hitherto have not been available to inform crucial questions: How will infrastructure systems perform in the context of major future changes like population growth, technological change and climate change? What would be the benefits of investing in new infrastructure capacity or of endeavouring to manage demand for infrastructure services? Where are the most vulnerable points in infrastructure networks? How much is it worth investing to reduce the risk of catastrophic failure? The NIDMSVF will enable hitherto intractable research questions to be addressed. The research results will be made available through publication and by making datasets and tools available for use on the NIDMSVF.

2. Through direct use of the NIDMSVF by government and businesses
There is growing interest in the potential of a national infrastructure database and modelling facilities to inform applied decision making by utility companies, government, regulators and their consultants. The NIDMSVF will become a national resource for applied modellers and analysts in infrastructure and cities. We intend that involvement of these organisations will in due course contribute to the ongoing operation and maintenance cost of the facilities.

Ultimately, consumers of infrastructure services will benefit from infrastructure systems that are more efficient, reliable, resilient and affordable.